Confsys

We develop a novel cloud-based platform for participants of academic events. The technical novelty of our system needs to be matched by an equally novel design; hence, we asked for support in order to seek professional design advice. Advice on best practices regarding cloud computing will also be sought, as well as advice on IP protection.